Co-Mo, Carbon Dioxide Monitoring for CCS

Photon Fire propose to develop a new optical sensing approach to instrumentation for use with Carbon Capture and Storage (CCS) projects coming on-line to mitigate Climate Change.
The UK Government has stated that CCS is vital to the UK’s sustainable energy strategy. Our project is intended to facilitate the common introduction of CCS by developing a measurement system that can survive high temperatures and pressures yet still accurately monitor the amounts of Carbon Dioxide produced during combustion, then the amounts captured and that released in to the atmosphere.